Can democratic confederalism in Kurdish-led North and East Syria model a solution to the crisis of state governance?

The Kurdish-led Autonomous Administration of North and East Syria (AANES) unites millions
through perhaps the world's largest formal system of non-state governance, nominally governing on
the basis of municipal devolution, inter-ethnic cooperation, and women's autonomy. But under the
pressure of great-power conflict, resource competition, existential warfare against Turkey and ISIS,
and economic crisis, its unique ideology (known as 'democratic confederalism') is rapidly evolving.
These severe internal and external pressures are constitutive of a broader crisis of state governance
currently spreading throughout and beyond the Middle East, as state collapse, state capture and
proxy conflict engender renewed, reactionary, statist authoritarianism. Critical assessment of
democratic confederalism's novel political imaginary, democratic institutions and mode of
governance is therefore urgently required.
I am a journalist, fluent Kurdish speaker, and co-founder of the region's top independent news
source, Rojava Information Center. Building on three years' (2018-2020) research experience in
AANES, I'll assess the AANES' seemingly-utopian theory of governance through a practice-based
research framework, scrutinising its ongoing evolution. Assessing ordinary residents' everyday,
subjective experience, I will argue that democratic confederalism's synthesis of idealistic,
community-based, multi-ethnic governance and pragmatic, centralized, nationalistic political
organisation models a flawed but crucial alternative to failing nation-state governance.
Despite states' fundamental role in precipitating region-wide crisis, Western policy-makers remain
dismissive of non-state modes of governance. My analysis fills academic knowledge gaps by
arguing democratic confederalism prefigures modes of post-state governance likely to emerge
throughout the coming century, whilst also providing concrete policy recommendations for engaging
with the AANES and other non-state actors.
I will thus critically intervene in broader academic debates over the potential for emancipatory post-state political organisation, problematising concepts like "the 99%", Hardt and Negri's "multitude"
(2000), Rancière's "part-of-no-part" (2011), and Holloway's "anti-power" (2002b), variously
propounded as subjects of 21st-century, post-state democratic organisation. By synthesizing a
pragmatic, nationalistic and utopian, democratic imaginary, democratic confederalism has arguably
proven more effective than these dysfunctional organisational concepts. My assessment of ordinary
people's subjective experience under the AANES will illuminate challenges and possibilities
unforeseen in these scholarly debates, yet inherent to functional, real-world post-state governance.
Questions and aims
1) What solutions to the contemporary crisis of state governance are suggested by democratic
confederalism's practice?
2) What contributions do democratic confederalism's theory and practice make to debates over
emancipatory, post-state political organisation?
In contemporary Syria, Kurdistan and beyond, the liberal, post-Westphalian international order has
failed to engender effective legal frameworks, democratisation or conflict resolution. Rather,
warring great powers continue to rely on authoritarian state allies (or Islamist, equally-authoritarian,
non-state proxies). Yet emergent IR fields of 'rebel governance' and 'Kurdish studies' remain
depoliticized, treating the state as the de facto mode of political organisation (Pfeier and Schwab,
2022; Adamson, 2023).
I will therefore evaluate to what extent the AANES, which has evolved in response to the crisis of
state governance now spreading throughout the Middle East, provides an alternative model of
'secure, effective and trustable' institutions.